Ensign Boats Round 11

"Ensign Boats is a pre-start up boat manufacturing company based in the South West. Ensign boats are hand-built from aluminium, and are robust, no-nonsense craft aimed at the leisure market.

Ensign wish to explore commercial market opportunities - working with an external expert to help select the most appropriate path and ensure their craft is compliant with commercial coding regulations.

Being able to sell their boats to both the leisure and commercial markets at an early stage will boost the business' potential - and help secure its future."